DIAMOND HARD SURFACES LIMITED: “AMORPHOUS CARBON IN DIAMOND FORM” - DEVELOPMENT OF A FLEXIBLE, EFFICIENT PROTOTYPE PRODUCTION PROCESS FOR DEPOSITION OF AN INNOVATIVE ULTRA HIGH PERFORMANCE ENGINEERING COATING IN HIGH VALUE OIL AND GAS APPLICATIONS.

Aerospace, Motorsport, Oil Exploration and other high performance industries share a
common need for superb performance and outstanding reliability. In their quest for these,
combined with their requirements of low cost and low maintenance, they are already
challenging the limits of existing materials and of engineering.
Diamond Hard Surfaces Limited (DHS) has demonstrated a process to deposit carbon onto
substrates such as mechanical components, tools and engine parts, in an innovative process
that forms an ultra-high performance coating – “Amorphous Carbon in Diamond Form” –
which not only far exceeds the performance of existing and alternative coatings and confers
on the substrates properties of higher durability, strength and reliability but also provides
additional potential benefits of being able to coat thicker and coating parts, materials and
geometries which other companies are unable to undertake. Its properties are proving to be
highly attractive to potential customers.
DHS’s deposition process has been developed to proof of concept stage and has enabled DHS
to prove its technology in principle; DHS needs to develop it to be usable on a range of
substrate sizes and in a commercial production process that is flexible and customisable, to
respond to requests for services.
This SMART project will enable DHS to develop a prototype production process for its
coating that is scalable, fully controllable and understood technically, enabling DHS to exploit
its unique technology in a full production coating service that is both market leading,
competitive and cost effective for its customers.
It will be tested by a potential customer for a specific end user application on completion of
the project and, once in production is projected to have the potential to save end users over
$12 billion per annum in improved efficiency and reductions breakdowns and down time.